multi-messenger astrophysics associated with high-energy phenomena in galactic and stellar systems

The project concerns the high-energy astrophysical phenomena in galactic and stellar systems. The subatomic interactions in these systems would give rise to observational signatures not only in electromagnetic/photonic domain but also in particles and gravitational waves, e.g. neutrinos and cosmic-rays (in galactic systems), and neutrinos and gravitational waves (in merging neutron stars). The project involves phenomenological modelling, analytic calculations and some numerical calculations. The prime focuses are the hadronic interactions and their observational signatures in the multi-messenger domains.